Oscillatory baffled reactor for enhanced 1C gas bioconversion for energy production and storage

The production of green methane and carboxylic acids, by converting H2 using renewable electricity

with surplus CO2 from a number of processes, has the potential to integrate gas, electricity and

refueling infrastructures, decarbonise energy supply, contribute towards energy security, as well as

providing economic benefits through expansion of market potential. Combining H2 and CO2 has

recently been achieved using a microbial process, however, productivity is limited by the rate at which

gases can be solubilised into the liquid phase. This project will investigate the feasibility of using

innovative oscillatory baffled reactor (OBR) technology to optimise the solubilisation of input gases,

therefore optimising the rate of green gas or carboxylic acids production and improving the technical

and economic viability of the biotech processes.